Art into Science - Science into Art

York is one of the most visited places in England. With major attractions such as the York Minster, the National Railway Museum and a plethora of historical city churches, York attracts close to 4 million visitors per annum, with just over one million arriving by train. A staggering 3.38 million visitors attended city museums and churches in 2005, of which a very high proportion attended York Minster. In the month of September, the number of visitors in the city usually totals 351,360 and this number will swell this year because of the Festival. The visitors are regionally and culturally diverse arriving from all continents with a multitude of interests, for example, theology, architecture, history, engineering, art and photography. The interest may be either professional-based or merely social such as a hobby. We appreciate some of the audience will be international, and possibly non-English speaking. Language is not a barrier since one part of the engagement is visual. Stunning liquid crystal images, 5 m wide by 10 m high, will be digitally projected on to the east wing of York Minster together with picture galleries in venues across the city, including inside the Minster and at the National Railway Musuem.With such a large, diverse and captive audience the impact of our public engagement and participation will very high. Not only will members of the public have access to stunning scientific imagery across the city, but also a unique chance to engage in public debate with three internationally leading experts in the field of liquid crystals, Professors Gray, Goodby and Raynes, as part of a Caf Scientifique event.Publicity will be at the highest level possible since it forms part of the Festival. The Festival boasts the highest rates of press coverage, national and international, of any annual UK Science event ensuring worldwide media exposure. Publicity and dissemination will be further enhanced using the network of media and public relations experts at York City Council and the University of York. The production of leaflets, programme cards, radio and possible television interviews are envisaged.We are disseminating science through visually stunning artwork. The nature of the artwork as such is mobile and can be easily transported. We envisage dissemination as part of a travelling exhibition, making it accessible to various parts of the country, for example to Tate Modern.